"GreenGlows": Leading the UK's Sustainable Lightshow Drone Revolution

**Project Summary: GreenGlows: Scaling Up Sustainable Light Show Drones**

The "GreenGlows" project, spearheaded by Light Dynamix Ltd, seeks to expand the company's early market success by optimising production and developing an advanced, UK-manufactured flight control system for lightshow drones. This development aims to enhance drone performance, reliability, and sustainability, solidifying Light Dynamix's leadership in the eco-friendly entertainment sector. By increasing operational capacity and introducing innovative technologies, the project will drive significant company growth and open new revenue streams within the UK and place the UK at forefront of drone swarm technology.

The innovative flight control system developed by Light Dynamix for the GreenGlows project not only enhances drone performance and reliability but also strategically positions the company and the UK as leaders in swarm technology and sustainable entertainment solutions. It enables Light Dynamix to offer superior outdoor systems and allows the company to expand into developing indoor lightshow drone capabilities, ensuring continued leadership in innovative and eco-friendly entertainment technology.

Drone light shows present a sustainable alternative to traditional fireworks by significantly reducing the environmental impact. Unlike fireworks, which emit harmful chemicals, create noise pollution, and leave behind debris, drone lightshows operate silently and produce no emissions. They are powered by efficient batteries and can be programmed to create stunning visual displays without any adverse effects on air quality or wildlife. Additionally, drone lightshows can be choreographed with precision, offering intricate patterns and colours that can be synchronised with music or specific themes. This combination of eco-friendliness, precision, and versatility makes drone light shows a modern and sustainable choice for celebrations and events, aligning with global efforts towards environmental conservation and reducing carbon footprints.